CTO in Your Pocket AI Driven Tech Leadership Platform

CTO in Your Pocket embeds executive-level technology leadership directly into developers' daily workflows. Through advanced AI diagnostics, personalized micro-learning, and automated strategy generation, the platform empowers senior engineers, and acting tech leads to fulfil CTO responsibilities without the overhead of a full-time hire.

Startups and scale-ups in the UK face a critical challenge: making high-stakes technical decisions without access to strategic technology leadership. Whether it's choosing the right tech stack, scoping an MVP, or preparing for investor due diligence, these decisions often fall to non-technical founders or overstretched product managers. The result? Poor architecture, bloated costs, missed deadlines, and technical debt that stifles growth.

Novidian aims to solve this problem with CTO in Your Pocket, an AI-powered assistant that delivers instant, contextualised technical guidance to founders and product teams. This innovation blends decades of real-world CTO experience with intelligent automation, offering strategic insight at the speed of a chatbot but with the depth of a seasoned tech leader.

Unlike traditional consultancy or fractional CTO services, CTO in Your Pocket is:

Always available: Real-time answers to technical questions, 24/7\.

Actionable: Offers pre-built templates, policies, and backlog refinement tools.

Context-aware: Tailored advice based on startup stage, goals, and tech stack.

Conversational: Feels like talking to a CTO, not querying a search engine.

This is radically different from existing solutions, which are either prohibitively expensive, slow to engage, or too generic to be useful. CTO in Your Pocket is designed to scale with the founder, offering in-time support that evolves as the business grows.